Aston University and The Pharmacists' Defence Association KTP 22_23 R5

To grow the membership base and underpin the development of a new pharmaceutical care service model which benefits patients, tax payers, the NHS and also to the profession.